Strain-tuning of Superconductivity and Competing Electronic Phases in novel Quantum Materials

Applied strain is a powerful experimental technique to explore novel electronic states of mater and to enhance unconventional superconductivity. This project will investigate the effect of uniaxial strain on the electronic and superconducting phase of novel quantum materials, such as iron-based superconductors, using electrical transport, magnetotransport and Hall effect measurements. The electronic response to strain will be performed as a function of temperature and magnetic field to understand how superconductivity is altered and to construct detailed superconducting phase diagrams. The development of nematic electronic phases will be investigated via nematic susceptibilities studies and additional magnetic and elastocaloric measurements will be developed to understand the nature of the different competing phase and the symmetry of the superconducting gap. Complementary studies using angle resolved photoemission spectroscopy under applied strain will be performed to investigate how electronic anisotropies develop in the band structure and quantify the changes in the spectral weights. The experimental data will be compared with band structure calculations to understand the effect induced by strain, the role of electronic correlations and of the coupling with the lattice. This project is a fundamental study aimed to identify how applied strain is enhancing the superconducting transition temperature and electronic correlations in novel quantum materials. This work will help constrain models for the development of future superconducting coils from new materials whose properties are strongly affected by strain. This project falls within the EPSRC Physical Science and Advance Materials and is directly related to the Superconductivity and Condensed Matter: electronic structure themes.